Natural Humectants and Plasticisers for Healthier Confectionery Fillings

The overall objective of the project is to identify sustainable plant-based materials that can be used as humectants in food products in order to reduce sugar content and maintain a 'clean label'. In particular we aim to:
1. Understand and characterise the specific functional groups in well-known reference materials (e.g. Salts, Sugars, Polyols) and their effect on viscosity and humectancy in a mixed syrup system.

2. In-silico modelling of the target functional group(s) and predicted physical properties to enable identification of natural plant-based analogues.

3. Identify sustainable plant-based sources, probably based on food waste streams, and a food grade 'green source/pathway' to provide clean label food grade humectant(s).